Photography's fourth wall, Harry Diamond's interpersonal rapport and staging.

Harry is a misfit and unique post-war voice in British photography. Not Steven Berkoff, about to escape into theatre, nor Don McCullin, about to embark on a soul-crushing career capturing overseas trauma. Harry's too busy making a crust to fly off to war or even to Paris to make his name. Harry beats the streets of London with his camera, honing. He's going to make it, not by othering his sitters, nor predating or summoning their daemon - that's John Deacon's job. As Lucian Freud says of him: "It's so odd: the character of the photographer enters into things. I think you'd find Harry had more scope than Deakin. He walked four or five hours a day from district to district."
Harry's archive is a precious record. See Wentworth St without the Liverpool St skyscrapers behind Petticoat Lane, just one new block at the end, the rest an expanse of sky, and Blooms, and there's Cannon St synagogue, Petticoat Lane, Commercial St - before the gentrification of the last twenty years! The social historical record of 70s/80s adverts amongst the older, Joycean graphic of shop fronts, fashion of jeans, pullovers, chopper bikes, casual family portraits against brick walls. Atmosphere, in cafes, homes, shops, and market stalls. Layers of ambiguity and freedom inside groupings. Multiculturally, every colour and creed - expressing ease of ethnic mixing that I remember from my childhood.There is so much to this archive. Therefore, the first method I'd employ in this pioneering research of Harry is to build a basic inventory and catalogue. Logbooks and Harry's address book provide clues and names of streets visible in his street scenes. Using an old A to Z to avoid the pitfalls of gentrification changes to locales, there may be enough clues to plot groups of shots in time and space.
Networks from outreach already begun by the NPG are another place to step in and begin detective work to identify sitters. Raising the archive, finding ways of getting it seen in community spaces, or places of common footfall in Tower Hamlets' and Soho's hubs, will help to identify sitters still to be named in the 20,000 shots held at the NPG.